Frontend writing application for authors and creators in an integrated bibliotherapy service

ZunTold is a female led, female founded UK-based therapy publishing SME and our mission is to build a global digital bibliotherapy service to impact on the long waiting lists and lack of access to mental health provision and provide creative therapies digitally to widen access and improve outcomes. Our core project team is Elaine Bousfield MBE (CEO),) Peter Morgan (Consultant CTO /data officer), Jan Clitheroe (Customer/Patient Liaison Lead/Budget support), Sophie Carr (Development Lead), Stuart Wakeford (UX design) Isla Donohoe digital artist and Melissa Hyder interior text designer and our team of counsellors and editors.

Mental health conditions account for 7% of illnesses in the UK, with one in four people experiencing mental health issues each year. This significantly impacts the UK economy, costing the equivalent of 5% of GDP annually (£118B/year). Measures and services that provide support to prevent even a fraction of people from experiencing worsening mental health are needed.

Research indicates that bibliotherapy -- reading and writing - can help people improve their health/well-being, and it has much to offer as a cost-effective and clinically impactful treatment and support service.

ZunTold has developed a living books product as part of our Bibliotherapy programme (launched November 2023) which will provide cost-effective, bibliotherapy mental health support.

**Our customer feedback has shown us that a facility** **whereby, users can become writers and creators, creating their own living books (story and autobiography) to share with others, using the support from our team of therapists and editors, would enhance and develop the service and product we are providing**. **Our intention is to use funds raised through this grant to develop a facility which is outcomes focused on improving writers wellbeing and mental health.**

ZunTold's core value proposition to customers is providing access to books for bibliotherapy in a format designed for individuals seeking well-being and support. Customer research has shown widespread support for this much-needed service, which has the potential to deliver affordable, guided bibliotherapy that can address widening health inequalities and deliver trauma-informed, non-stigmatising mental health intervention.